University of Exeter and Smart Manufacturing Limited

To create and implement a dual-production business model and a novel simulation tool to enable the optimisation of multi production manufacturing flows and to introduce a new and highly specialised service for ATEX rated environments.